Agricultural Active Ingredient

The application for the TSB Innovation Voucher is aiming at receiving Intellectual Property support from experts that will ensure a proper and timely cover of an active ingredient to be used in the agricultural sector. This active will provide a mean of improving crop productivity, environmental benefits and food security.